ennAIble - zEro emission raNge exteNder AI controled for hyBrid propuLsion systEm

"ennAIble" is an innovative feasibility study conceived by Samad Power and City University of London that explores the incorporation of Artificial Intelligence (AI) and Machine Learning (ML) techniques into the design and control of turbogenerators used in advanced air mobility (AAM) applications. The study investigates the feasibility of boosting the performance, efficiency, and longevity of these power systems, which are vital components in hybrid electric propulsion systems and unmanned aerial vehicles (UAVs).

The project's innovation lies in bridging the gap between AI-driven strategies and the traditionally hardware-focused field of turbogenerator design. Through employing data-driven control techniques, "ennAIble" envisages the ability to optimise system performance in real-time, lengthen the operational lifespan of turbogenerators, and reduce maintenance needs. This potential shift in strategy aims to lower operating costs and improve the revenue potential for users, operators, and manufacturers of these vital aviation components.

"ennAIble" aligns with key national objectives, including the UK government's National AI Strategy and the transition to a net-zero economy. The societal benefits of the project are anticipated to be far-reaching, enabling faster medical deliveries and emergency responses to hard-to-reach locations, aiding humanitarian efforts, and contributing to increased productivity across various sectors.

The feasibility study is designed meticulously, including comprehensive project management strategies, risk mitigation plans, and financial forecasts. The study seeks to ensure value for money and maximises the use of shared resources, such as IP, business intelligence, and existing facilities, within the consortium.

In summary, "ennAIble" presents a pioneering approach to optimising turbogenerator technologies by harnessing the potential of AI. With its economic, environmental, and societal advantages, the project aims to strengthen the UK's standing in the global AAM market, emphasising the role of public funding in the exploration and realisation of innovative and sustainable technologies.